Metropolitan Integrated Cooling and Heating (MICAH)

This study will look to determine the feasibility of transferring waste heat from London Underground to

Islington Borough Council’s district heating network.

As part of an upgrade to the network, additional heat will be produced by the increase in train frequency. To

mitigate the rise in heat and reduce the risk or heat strain to passengers, a new cooling system is to be

installed.

An opportunity has been identified to utilise the heat exchanger at York Road to support the expansion of

Islington Borough Council’s district heating network.

The feasibility study will investigate the technical viability and business case of utilising London Underground’s

heat exchanger at York Road to transfer heat to Islington Borough Council’s district heating network.

Combining the two systems would reduce the energy required by both parties.